Development of Nanomaterial Coating and Stabilising Strategies

There are unmet needs to develop effective materials to absorb infra-red (IR) light, e.g., for IR signature management. With unique optoelectronic properties, nanoparticles especially in non-spherical shape have demonstrated to be spectral selective absorbers, where the electromagnetic absorption bands strongly depend on nanoparticles' geometries. However, it is challenging to synthesise such nanoparticles with desired geometries and properties in a controllable and reproducible format, and formulate them into stable materials for large-scale production.

This project aims to develop nanocomposite coatings (paints) incorporating silver nanorods (AgNRs) to selectively absorb IR electromagnetic bands. Chemistries will first be optimised for nanoparticle formation with controllable geometries. Encapsulation of the AgNRs to form stable nanoparticles with functional groups for suitable inclusion into polymers will then be established. Together with a parallel going PhD project, the formation of nanocomposite coatings in large-scale using continuous flow reactors will be developed and evaluated as IR blockers. This project will be conducted jointly by Engineering and Chemistry through an interdisciplinary approach drawing on diverse expertise and unique infrastructure available across disciplines.

Candidate Requirements: Students with at least an upper second (2:1) class degree in a relevant discipline (e.g., Chemistry, Materials Science, Chemical Engineering) are invited to apply. Research experience or a Master's degree in a related area would be highly beneficial. UK/EU nationals only (due to funding restrictions).